Ultra-capacity Multibeam W-band Transmitter for Fixed Access Enabled by Traveling Wave Tubes

The soaring growth of internet traffic requires novel wireless data distribution paradigms for backhaul of high density small cells architectures, with ultra-capacity at level of tens of Gbps per link, with flexibility, affordable and environmental sustainability as standard. The sub-THz frequency range (92 - 300 GHz) offers wide frequency bands to support high data rate wireless. Actual solid state power amplifiers are not sufficient to provide transmission power to satisfy range and data rate requirement for Quality of Service due to the high rain attenuation at these frequencies.

The W-band (92 - 114 GHz) has wide bands allocated or fixed wireless service not yet exploited.

This project aims to produce a novel multibeam W-band transmitter that exploits the 102 - 109.5 GHz sub-band at W-band for wide area coverage exceeding the 1 km range with tens of Gbps, enabled by novel Traveling Wave Tube (TWT) amplifiers.

A TWT is a power amplifier based on the transfer of energy from a high energy electron beam to the radiofrequency signal in high vacuum with high efficiency and compact dimensions. This mechanism allows for the achievement of almost two orders of magnitude higher output power than solid state amplifiers. W-band TWTs are state of the art devices.

Novel multibeam antennas will provide backhaul links to up to 10 fronthaul terminals positioned in arbitrary locations served by each beam.

The about 25 W output power of the TWT permits to provide up to 38 Gbps at 256QAM for 700 m and 31 Gbps at 64QAM for 1200 m over the full frequency band. This unprecedented data rate over long distance will be a breakthrough in wireless networks for replacing or complementing fibre in urban and residential environment.

The project will be developed at the TWT Fab ([http://wp.lancs.ac.uk/sub-thz-electronics/][0]) at Lancaster University, a distributed laboratory, unique in the UK and Europe, fully equipped for design and fabrication of TWTs, antennas and passive device at sub-THz frequencies. A team of nine experienced researchers will realize TWTs and antennas to assemble the W-band radio system for demonstrating the outstanding performance of the W-band multibeam transmitter powered by a TWT. A business plan will be developed for the future commercialization of the new technology.

[0]: http://wp.lancs.ac.uk/sub-thz-electronics/